UK Quantum Technology Hub: NQIT - Networked Quantum Information Technologies

This Hub accelerates progress towards a new "quantum era" by engineering small, high precision quantum systems, and linking them into a network to create the world's first truly scalable quantum computing engine. This new computing platform will harness quantum effects to achieve tasks that are currently impossible.
The Hub is an Oxford-led alliance of nine universities with complementary expertise in quantum technologies including Bath, Cambridge, Edinburgh, Leeds, Strathclyde, Southampton, Sussex and Warwick. We have assembled a network of more than 25 companies (Lockheed-Martin, Raytheon BBN, Google, AMEX), government labs (NPL, DSTL, NIST) and SMEs (PureLiFi, Rohde & Schwarz, Aspen) who are investing resources and manpower.
Our ambitious flagship goal is the Q20:20 engine - a network of twenty optically-linked ion-trap processors each containing twenty quantum bits (qubits). This 400 qubit machine will be vastly more powerful than anything that has been achieved to date, but recent progress on three fronts makes it a feasible goal. First, Oxford researchers recently discovered a way to build a quantum computer from precisely-controlled qubits linked with low precision by photons (particles of light). Second, Oxford's ion-trap researchers recently achieved a new world record for precision qubit control with 99.9999% accuracy. Third, we recently showed how to control photonic interference inside small silica chips. We now have an exciting opportunity to combine these advances to create a light-matter hybrid network computer that gets the 'best of both worlds' and overcomes long-standing impracticalities like the ever increasing complexity of matter-only systems, or the immense resource requirements of purely photonic approaches.
Engineers and scientists with the hub will work with other hubs and partners from across the globe to achieve this. At present proof-of-principle experiments exist in the lab, and the 'grand challenge' is to develop compact manufacturable devices and components to build the Q20:20 engine (and to make it easy to build more).
We have already identified more than 20 spin-offs from this work, ranging from hacker-proof communication systems and ultra-sensitive medical and military sensors to higher resolution imaging systems.
Quantum ICT will bring great economic benefits and offer technical solutions to as yet unsolveable problems. Just as today's computers allow jet designers to test the aerodynamics of planes before they are built, a quantum computer will model the properties of materials before they've been made, or design a vital drug without the trial and error process. This is called digital quantum simulation. In fact many problems that are difficult using conventional computing can be enhanced with a 'quantum co-processor'. This is a hugely desirable capability, important across multiple areas of science and technology, so much so that even the prospect of limited quantum capabilities (e.g. D-Wave's device) has raised great excitement. The Q20:20 will be an early form of a verifiable quantum computer, the uncompromised universal machine that can ultimately perform any algorithm and scale to any size; the markets and impacts will be correspondingly far greater.
In addition to computing there will be uses in secure communications, so that a 'trusted' internet becomes feasible, in sensing - so that we can measure to new levels of precision, and in new components - for instance new detectors that allow us to collect single photons.
The hub will ultimately become a focus for an emerging quantum ICT industry, with trained scientists and engineers available to address the problems in industry and the wider world where quantum techniques will be bringing benefits. It will help form new companies, new markets, and grow the UK's knowledge economy.

Potential impact
NQIT will deliver a quantum network for computing, communications and sensing with unprecedented capability. NQIT will therefore impact on:

(a) Society, by providing a template for new information technologies that will enhance our quality of life. This will occur by provision of powerful new computers and secure data handling capability. These machines will deliver approaches to big data that will revolutionise society by enabling new mechanisms for discovery based on quantum machine learning. This will impact, for example, public health because of the possibility to manage disease and for drug discovery; the environment because of the dramatically enhanced ability to calculate long-term properties of the atmosphere and energy because of the dramatically reduced energy consumption of quantum computers for large-scale processing. The secure networks that NQIT will enable will allow trust in the internet to be maintained, and personal data and information to be held securely. The benefits of big data will only be ensured if such trust is maintained.

(b) The Economy, by demonstrating new kinds of information processing including massive parallelism and inviolable security of data that will transform major sectors, such as telecoms, finance, defence and government. Information economy has a GVA of £58bn annually in the UK. Power grids and other critical infrastructure will also benefit from the security of quantum networks.

(c) Knowledge: both academic and commercial, as new regimes of physics, chemistry, materials science and biology and biomedicine are opened for discovery because of the new computing capability. This, in turn, will open up new commercial opportunity to exploit the research outputs.

(d) People, through the new understanding, technical expertise and skills developed by the researchers and partners during the project, including training in core quantum technology skills for a new, emerging sector of the economy, and in engagement with the media, the public and policy makers.

The outcomes of the Hub will be of value to UK and global commerce, the general public and government. This will happen in the following ways:

(i) Commerce: The exponential increase in data traffic, and the required information processing present increasing challenges to information companies such as Google, Microsoft and Apple. Security is also an increasing concern. A new technology sector will grow in the UK as a consequence of quantum applications that address these problems, and leadership in quantum science and engineering. This will also lead to new applications in other areas. For example, secure sensor networks may impact personal health monitoring, leading to improved patient care and outcomes.

(ii) The Public: Everyone, whether they live in highly industrialized countries, or in the developing world, is dependent on access to information, which changes behaviour. For instance, more precise and long-ranging weather and climate prediction will change urban planning, transport and public safety policies.

(iii) Government: The security of society is the responsibility of governments and their agents. This responsibility ranges from the security of patient data in the NHS to secure communications for national defence and secure monitoring for the smart grid. Regulation must be informed by the capabilities of current and future technology, so that legislation can be effective. NQIT will explore what is feasible, allowing policy makers and those defining security standards to plan for the future.
Past changes in technology have had radical effects. Consider, for instance, how cellular telephony has transformed society in the last 20 years. Similar changes will happen as quantum technologies become embedded. NQIT will both develop the technologies, and by responsible innovation, will inform policy and create a framework where developments can be deployed for the benefit of society.